Hydrogen - Optimisation of Storage and Transfer (HOST)

The aim of this project is to design develop and manufacture thermoplastic composite vessels and pipes for hydrogen storage and transfer applications at pressures up to 700 bar. Such products will be fully recyclable, impact resistant and durable. A key objective is to produce such products at economically acceptable levels in order to drive forward the hydrogen vector for all energy sectors.